Explainable AI-Based Multi-Lingual Content Moderation System

Existing moderation tools are based on keyword lists or blacklists of sites maintained by teams every day. These are slow and painful to maintain, and also embed the biases of moderators by their very nature of existing, often being biased against certain races. Alternatively, platforms like Facebook spend up to £2.5bn a year and employ 30,000 individuals to manually check social media posts, facing major risks to mental health. Most tools do not account for the separate policies that different brands, agencies and advertising networks have towards misinformation, hate speech and new forms of harmful content

The project will produce an innovative dashboard for advertising professionals and human moderators monitoring websites on their inventory network, and in their target site lists. The system will detect propaganda, hate speech, threats and more across French, Spanish, Italian, Portuguese and German, and provide explanations for any high or low classification scores. The core innovation is building an ensemble zero-shot transfer learning and machine translation AI model which is trained on nique, culturally specific, training and test data for propaganda detection in local dialects. To obtain this data, Factmata will work with key communities such as the French Licra (International League Against Racism and Antisemitism). The project will help any platform that hosts content to build tailored models to take down or flag harmful content in multiple languages, and auto-train systems based on their own preferences and rules.

Factmata has experience in the fields of automated fact checking, natural language processing ("NLP"), data annotation and more; and has successfully built algorithms to detect hate speech and propaganda language. It already has two major customers within the syndicated media network and programmatic advertising space, who have asked to use the product proposed. The team has experience selling into the content moderation industry and has built a successful service moderating propaganda in the English language only.

The project will deliver significant export-led growth, a substantial ROI, increased employment and further opportunity for R&D investment.